UAV Team Operation based on Artificial Intelligence approach.

Unmanned Aerial Vehicles (UAV) have become more popular for usage due to the low cost of deployment and maintenance. Single UAV employment allows remote area monitoring and transferring different payloads to inaccessible or dangerous zones for human. In order to deal with flight tasks that are more complex, UAV swarms are applied. The main challenge of UAV swarm formation and flight control is to avoid vehicle collisions. In this case, artificial intelligence is responsible for flight performance in the airspace in such way that collision is avoided. The main requirements to the method, which will provide conflict-free manoeuvres, are safety (collision avoidance), liveness (decentralized control, destination area reachability) and flyability (UAV flight performance constraints are satisfied).